University of Bath and Spirent Communications plc

To improve Global Navigation Satellite System simulator capabilities to underpin future capability in robust position, navigation and timing. To develop improved GPS receiver robustness testing for scintillation effects, atmospheric delays etc